Aqua EcoSystems

Pontus Research Ltd. requires the assistance of a designer and engineer to design an innovative fish culture system for use in the research and development of feeds for the aquaculture industry. Such a system will allow a much broader scope of work increasing the potential client base. Additionally, it will provide the company with an increased body of knowledge and understanding about the underlying principles of Recirculating Aquaculture System technology, which will benefit the company into the future.